VO+ PE Film International Commercialisation Study

VOID is pioneering a new discipline in polymer engineering, our mission is to commercialise a revolutionary IP

platform - Engineered Nano-cellular Composite (branded "VO+"), initially discovered, patented and developed

by Kimberly-Clark Corporation.

VO+ is a breakthrough in polymer science that engineers nano-voided structures into polymers to tailor and

enhance product performance. A key advantage is the ability to lightweight polymers by up to 50% while

significantly enhancing toughness and strength properties.

VOID is now seeking to establish international development partnerships to develop and commercialise its

technology in polyethylene film applications. Innovate UK funding support will enable VOID to accelerate its

market research and customer engagement activities, which we anticipate will lead to faster product launches.